The Breaking of Britain: cross-border society and Scottish independence 1216-1314

The Scottish Wars of Independence created a new and fundamental divide in the north of Britain. There had long been a political border in the north, but by 1314 there was a social border as well: it was no longer possible to hold land on both sides of the divide and be a member of both the English and Scottish realms. It has been argued that this was a violent change of direction because England and Scotland had been moving closer together, not further apart, during the thirteenth century. Alternatively, it has been suggested that in the century before the Wars 'the national shutters' between England and Scotland were coming down. It has also been argued from chronicle evidence that inhabitants of south-east Scotland saw themselves as English at the beginning of the thirteenth century but by the 1280s identified themselves as Scots. \nThe project seeks to investigate whether these divergent views can be resolved by focusing on the key elements of society and identity. To gain a fresh understanding of society, the critical mass of detail that is required for researching social structures and patterns will be achieved by creating two free-access web-based resources. The first is an extension of the database of the 'Paradox of Medieval Scotland, 1093-1286' (PoMS) to embrace all individuals and their social interactions recorded in documents relating to Scotland 1286-1314. The second is a new database of all information about all individuals in extant royal records relating to Northumberland, Cumberland and Westmorland for the three northern counties of England in English Royal Records 1216-1307. Both will be interlinked, and will be designed to be fruitful for scholars and informative for beginners. They will enable the project to investigate social structures and patterns of development on both sides of the Border. In particular, although the gentry-who were the backbone of local society and government-have been the subject of scholarly debate, its precise nature in northern England and whether it had parallels north of the Border has yet to be researched. The database research will be complemented by a detailed investigation of a cohort of gentry families in Northumberland and Cumberland. Further down the social scale, the middling folk and more substantial peasantry who formed the common army of Scotland played a crucial role in the Wars. What was their role in peacetime as well as war, and how (if it all) did this differ from that of their counterparts in northern England? \nTo gain a fresh understanding of identity the key resource is chronicles, not as a source for events but as a window into the assumptions and interests of those who wrote and approved these texts. Striking statements of English identity in southern Scotland can be found in this context in the late twelfth century. The most important Scottish chronicle of the period, the Chronicle of Melrose, survives (very unusually) as a manuscript updated by 44 scribes during the thirteenth century. The last section (1216 to 1282) will be edited and translated deploying an innovative method that will enhance the reader's understanding of the varied and changing patterns of interest revealed by the chronicle's scribes. It will also be investigated, alongside a cross-border chronicle kept by a friar in Scotland (to 1297) and another Scottish chronicle (datable to 1285), for what they reveal about Scottish perceptions of English kingship immediately before the Wars of Independence. \nBy creating new research tools and methods, the Breaking of Britain will investigate whether the Wars of Independence and the divide they created in cross-border society were a rupture or a natural outcome of longer-term developments. The results will be freely accessible to a wide spectrum of users, and should contribute a deeper understanding of a pivotal phase in British History that is particularly relevant today when the relationship between Scotland and England is being actively debated.

Potential impact
Schools:\nThe project's website will, like www.poms.ac.uk, provide summaries of the period and the topics under investigation, as well as discussions of particular issues or subjects of interest in the 'feature of the month'. It will be linked to LTS's intranet for schools. It will also include the PoMS database, extended to 1314, available with free access from June 2012. The links between it and the project's other database 'The Three Northern Counties in English Royal Records 1216-1307' will be available for free access by August 2013. \nThe database and website will be of particular importance for sixth-year students taking the Advanced Higher History course on the Wars of Independence, and to fifth-year students taking the Wars of Independence option in paper 2 of the Higher History curriculum. A prototype of the PoMS database 1093-1286 has been trialled with Advanced Higher History students. The results will inform both the PoMS database and its extension to 1314. A similar trial of the extended database, with links to the other database in this project, 'The Three Northern Counties in English Royal Records 1216-1307' (NE-DB), will be held during the final year.\nThe database and website is seen by LTS and HMIe (Scotland) as playing a role in supporting not only Higher and Advanced Higher History students and teachers, but also the teaching of Scottish History at earlier stages within the new 'Curriculum for Excellence' framework. A prototype of the database 1093-1286 was trialled with teachers in a workshop held as part of the LTS and HMIe (Scotland) 'Good practice in teaching Scottish History' conference on 30 September 2009. \n\nThe interested public\nThe databases and website will be brought to the awareness of the interested public in Scotland and northern England in conferences in Glasgow and Lancaster in 2013. The Scottish database to 1314 will also be featured on the NAS website from June 2012 (via a link to CCH). Tthis will be the occasion of a public launch. The launch would follow the same pattern as the launch of the PoMS web resources on 8 September 2009 by the Cabinet Secretary for Education and Lifelong Learning, Fiona Hyslop, an event attended by a cross-section of academics, archivists, librarians, teachers, school students, research students and the interested public (including clergy and aristocracy).\nA prototype of the database 1093-1286 has been trialled (as in section (i), above) with adult users on 16 December 2009 (separate from the trial with Advanced Higher students), and the metrics have informed the final design of the database's user interface. This interface will be carried forward into the extended database to 1314. Both NE-DB and the extended PoMS database (each with the links to the other) will be the subject of similar trials with school students, teachers, researchers and local librarians during the final year of the project. The design of the database and particularly its user interface will be informed throughout the duration of the project by meetings with the project's Knowledge Transfer Advisory Group.\n\nHomecoming 2014\nThe Scottish Government has announced its intention to celebrate the 700th anniversary of the Battle of Bannockburn with another Homecoming event following the success of Homecoming 2009. The website and databases have an obvious potential to feature in these celebrations. There are too many imponderables to make it possible to see exactly how the project's outcomes will feature, but the strong academic participation in some of the events in Homecoming 2009 suggests that there should be occasions where it would be highlighted. \n\nThe PI is responsible for the Impact Plan, liaising with Scottish teaching organisations and local and national archivists and librarians. Prof. Stringer will coordinate the Impact Plan in northern England.